Flipping spins with molecular machines.

This project focuses on the most fundamental and technologically important challenge in the OLED field: the efficient generation of blue light. It has never been possible to realise a deep-blue OLED (CIExy [0.15,0.06]) which is both efficient (external quantum efficiency > 15%) and stable (time to 97% brightness > 100 hours at 1000 cdm=2), shackling the performance of all modern OLED displays and lighting. Historically, OLEDs have used phosphorescent emitters containing heavy elements, primarily iridium, and the problem is that their emissive states live too long. This leads to a build-up of energy which eventually harms the device.

We propose to solve this problem by an innovative redesign of molecular excited states backed by advanced spectroscopy and the fundamental physics required to understand them. We will abandon iridium-based archetypes and fundamentally re-imagine emitter structure. Our primary goal is to increase emission rates by promoting rapid interconversion between states with different spin.

The work will involve collaboration with a number of synthetic chemistry groups, for synthesis and theoretical purposes, and physicists, both within the Optoelectronics group and beyond Cambridge, with expertise ranging from spectroscopy to molecular modelling. Our ambition is to redesign metal-free organic charge transfer emitters, a recent competitor for iridium phosphors. We will aim to break the link between emission rate and efficiency by tailoring the contribution of spin vibronic coupling and the substitution of heavier elements. If this radical approach is successful, the reward will be a new paradigm for molecular design and a new generation of high-performance OLEDs able to break the blue barrier.

Potential impact
Our main impacts will be:
- a new generation of interdisciplinary nano researchers with expertise across science and innovation
- development of new nanotechnologies, and their translation into companies
- strategic developments in four key areas: Energy Materials, Sustainable NanoMaterials, Nano-Bio Technologies, and NanoElectronics/Photonics
- a paradigm change of collaborative outlook
- a strong interaction with stakeholders including outreach for the public, and a platform of industrial partners
- improved use of interdisciplinary working tools including management, discipline bridging and IT

Economic impact of the new CDT is focused through our industrial engagement programme, as well as our innovation training. Our partner companies include Nokia, Unilever, Dyson, BP, Hitachi, IBM, Microsoft, Sharp, Toshiba, Sumitomo, Nanoco, Renishaw, Aixtron, Thales, De La Rue, TWI, and local nano-SMEs including Cambridge Display Technology, Plastic Logic, Eight19, Base4, Sphere Fluidics, Mesophotonics, Cavendish Kinetics, Owlstone, and CCMOS. Such partnerships are crucial for the UK to revive high value manufacturing as the key pillar to lead for future technologies. To develop this strategy we link to the Manufacturing Catapult centre (CPI) and the new Cambridge Centre for Manufacturing in Large-Area Electronics.

Training impact emerges through not just the vast array of Nano techniques and ideas that our cohorts and associated students are exposed to, but also the interdisciplinary experience that accrues to all the academics. In particular the younger researchers coming into the University are plugged into a thriving programme that connects their work to many other sciences, applications, and societal challenges. Interactions with external partners, including companies, are also strong and our intern programme will greatly strengthen training outcomes.

Academic impact is fostered by ensuring strong coherent plans for research in the early years, and also the strong focus of the whole CDT on nanoassembly of functional nanomaterials and nanodevices. Our themed areas provide a strong goal-based rationale for the research directions, and also ensure high impact research will emerge. Our track record is already strong (even though our first students have not yet finished), including 1 Nature Chem., 1 Nature Mat., 4 ACS Nano, 2 Adv.Mat., 2 Ang.Chem., 5 Appl.Phys.Letts., 1 Chem.Comm., 2 JACS, 2 Nano Lett., as well as others, plus 5 patents in process. Our cohorts have given 32 talks at international conferences, and many posters. As well as our new patents, the CDT students have already directly spun-off one company (CamIn) and several more are being discussed.

Societal impacts arise from both the progression of our cohorts into their careers as well as their interaction with the media, public, and sponsors. We have a strong careers programme and industrial + academic breadth ensure researchers are well aware of their options, and constantly discussing with their peers. Our efforts to bring societal challenges to students' awareness frames their view of what a successful career looks like. We directly encouraged a wide variety of engagement, including interaction with >5000 members of the public each year (mostly pre-university) through Nano exhibits during public events such as the Cambridge Science Festival. We also run several public policy workshops, and will further develop this aspect through the Cambridge Centre for Science Policy. Longer term societal impact comes directly from our engagement with partner companies creating jobs and know-how within the UK.